LoweBridge - Low Energy Loss Bridge Rectifier for Power Modules

Printed Power Modules will demonstrate a high efficiency (\>99%) active bridge rectifier for 3-phase electrical conversion for use in industrial applications such as air-conditioning and industrial drives and motors.